Reliable measurement of metals in biological samples

The measurement of trace metals in biological samples is an essential part of any medical
laboratory for research and diagnostic purposes. Many metabolic disorders are accompanied
by alterations in the concentration of one or more trace elements in body fluids, especially
blood serum or plasma. NanoMedPharma Ltd proposes to develop a new assay kit for the
accurate measurement of heavy metal ions (e.g. Cr, Co, Al, Cu, Zn and Fe). The
measurement of the variation of these metal ions in blood is an important part of diagnostic
tests. For instance, measurement of Cr and Co in whole blood is used to assess the viability of
prosthetic implants, Fe deficiency is one of the most prevalent disorders, occurring as a result
of dietary deficiency and through chronic blood loss, Al can accumulate in patients with renal
disease, and severe deficiency of Zn occurs in acrodermatitis enteropathica (impairs Zn
absorption from the intestine).